Visualisation of law using artificial intelligence

This project will ideate, design and programme computing solutions to apply visualisation techniques to legal advice services, underpinned by AI (Artificial Intelligence). Access to legal information and advice is a complicated and sometimes expensive process. An increasing number of legal services are being offered online, for free with the aim of making it easier for anyone to get access to the legal information they need (E.g., Resolver, Legal Utopia). Many of these systems, including those developed by us [1], require massive amounts of time and effort in the background, scouring legal code to produce simplified flow diagrams describing the connections between legal bodies and their processes. Artificial Intelligence (AI) techniques have the potential to help capture, organise, and analyse this material automatically. The use of artificial intelligence (AI) can help reduce the workload required by the humans in the loop behind the scenes. Data-visualisation has potential to elicit salient information to the public. For example, current legal visualisation research has tended to focus on litigation and private and commercial issues, whereas visualising public law (the law that governs relationships between individuals and public bodies) and the nature of law as pathways and visualising the reasoning or decision-making processes inherent to law, and the stories of those subject to law, remain under-explored aspects of legal design. The work will design and implement data-visualization solutions that will help laypeople and policy makers alike understand the systems in which they are operating. The work will involve working as a team, and speaking with lawyers, ombudsmen, legal services, advisors etc. It will require the development of mathematically driven AI analysis solutions, and human-in-the-loop computing interfaces.